Wind Turbine Manufacture

Heptron design novel energy generation methods, and are developing a series of wind turbines integrated into other useful
structures. We are using the grant to investigate user requirements, manufacture capabilities and IP issues.